Development of network methodologies for brain data modelling

Development of computational models of biological systems is becoming extremely important in order to
understand complex biological behaviours [1]. In particular, the so-called "executable biology" focuses on
the design of executable computer algorithms that mimic the behaviour of biological processes. Indeed, to
describe biological processes one can use mathematical and computational models, simulating biological
behaviours. Understanding the behaviour of biological systems, that for example underlie a disease, could
be fundamental in order to build algorithms for runtime monitoring of patients.
Biomedical signal monitoring devices are particularly important for the health system of a person. This is
because, for example, such devices could be able to detect the presence of an incoming heart attack, or a
diabetes crisis for patients exposed to potential risks.
The challenge of this research therefore would be to develop new algorithms to detect specific critical events
for patients, by interacting with Cyber-Physical Systems (CPS). CPS is the integration of physical processes,
jointly combined with computation and communication [2].
The goal of the research will be to develop ad-hoc algorithms to process real time data, coming from the
sensors and therefore detect critical situations. This could be done interfacing my algorithm with physical
sensors, or building ad-hoc applications for smartphones and laptops with which the user could interface
directly. The data so collected would then be analysed through the algorithm implemented and the output
would be the identification of a solution for the relevant problem. The research would then lead to building
a run time monitoring systems for patients.
This PhD proposal combines many different aspects and could give rise to different possible collaborations. It
will be interdisciplinary involving engineering, biology, medicine, computer science and it will include
aspects of run time monitoring, model checking and formal methods.

[1] J. Fisher and T. Henzinger, "Executable cell biology," Nature Biotechnology, vol. 25, pp. 1239-1249,
2007.
[2] S. Haque, S. Aziz and M. Rahman, "Review of Cyber-Physical System in Healthcare," International
Journal of Distributed Sensor Networks , p. 20, 2014.